Generative AI toolkit to enforce regulatory requirements and enable capacity for increased corporate transparency.

Nossa Data is a UK fintech/ESG SME that streamlines ESG Reporting for Corporates (B2B Enterprise SaaS), with a core project team of:

* Aakash Kapur (COO, Successful Project Lead)
* Julianne Flesher (Co-founder, CEO, Successful Finance Lead)
* Irina Dumitrescu (Co-founder, Software Engineer)
* Anosh Malik (Technical Lead)
* Matt Mottram (AI-focused Software Engineer)
* Cem Kullukcu (Founders Associate, Potential Project Lead)

With ESG growing in importance and becoming mandatory for a larger number of companies through regulations such as the CSRD ESRS and IFRS ISSB S1 & S2, Nossa Data is solving a significant corporate need with its ESG data management platform. Having already worked with ESG leaders, such as Vodafone, Unilever, and Reckitt, this project seeks to directly address existing problems, uncovered by our conversations from these existing relationships.

Our project-focus is to develop a relevant/impactful generative AI tool, which provides automated gap analysis of incoming regulation, pre-scoring against framework requirements, readability scoring systems, XBRL tagging, performance visualisation, and AI-driven objective disclosures. By optimising internal ESG analysis and reporting, corporates can simultaneously improve their transparency, efficiency, and consistency. As a result, not only will corporates benefit from this tool, but more importantly, the positive externalities will extend to the planet, shareholders, stakeholders, and the wider society, all of whom are impacted by their businesses